Real-World Emissions Data Decision Tool to achieve Net Zero Mobility

Get Ready for a Data-Driven Revolution in Mobility Emissions!

We're tired of lab-based emissions tests that don't tell the whole story! That's why we're building a groundbreaking decision tool that harnesses the power of real-world data to revolutionize mobility emissions analytics.

Here's how it works:

* Real-time vehicle telematics: We tap into live data from vehicles, capturing how they behave in the real world.
* Public data powerhouse: We combine this with public data on population, weather, traffic, and more, painting a rich picture of driving conditions.
* Advanced analytics: We apply sophisticated machine learning and statistical models to this data, generating hyper-accurate on-road WLTP emission values for individual vehicles and entire fleets.

This game-changer empowers everyone in the mobility sector:

* Fleet managers: Optimize fuel efficiency and slash emissions, saving money and the planet.
* OEMs: Design next-generation vehicles that are truly eco-friendly, informed by real-world driving patterns.
* City councils: Gain granular insights into emissions hotspots, enabling targeted policy decisions for cleaner cities.
* Governments: Implement data-driven strategies to meet ambitious net zero goals and create healthier transport systems.

And the best part? Our tool is built with scalability and replicability in mind:

* Fuel type flexibility: We're starting with petrol and diesel, but future versions will tackle hybrids, plug-in hybrids, and even EVs.
* Wide-ranging reach: Our solution can adapt to different vehicle brands, types, and regions, making it a truly global game-changer.

Get ready for tangible benefits across the entire mobility value chain - this is more than just a tool, it's a revolution.

Join us in making the future of transportation cleaner, greener, and smarter!